High-speed low-loss optical waveguide phase modulators quantum networks (CDT-QTE)

Future photonic quantum networks will require architectures different from those of current optical networks. The quantum nature of the information prevents the use of amplification or conversion to the electrical domain. To realise photonic quantum networks, the field requires a high-speed, low-loss optical phase modulator to produce an optical switch - this will be a fundamental building block of future quantum systems. This switch requires nanosecond switching speed while critically achieving a loss below 0.1dB. In this project, the candidate will work with other PhD students and research staff to develop optical waveguide switches based on electric and/or photonic induction. The approaches will maintain the integrity of the host low-loss optical waveguides, including optical fibres. The project will require a variety of skills, including modelling of physical systems (electrical, thermal and optical), fabrication of devices and classical optical characterisation. The candidate will then use these devices in a variety of quantum photonic systems, including the improvement of the photon statistics of single-photon sources and switchable photonic delays for retiming. These quantum technology applications will be performed in our laboratories in Southampton and with researchers at the University of Bath, Imperial College London and our industrial partners